New quantum information protocols

Quantum key distribution (QKD) is already established as a physical approach to secure communications, which will continue to be secure in a future, fully-quantum-enabled world. However, there is growing interest in new quantum information protocols, which go beyond QKD, to provide quantum advantage in other scenarios, such as different data security situations, distributed quantum processing, and other useful quantum information tasks. This project will research and develop such new quantum information protocols, leveraging, for example, distributed entanglement and information, quantum measurements, relativistic constraints, and counterfactual techniques. There is also scope for modelling, to investigate protocol robustness under practical errors. There may also be potential for collaboration with experiment, for protocols that might be investigated or tested with current quantum technology hardware.